Multiplatforming Public Service Broadcasting: The Specialist Factual Independent Production Ecology in the UK's Digital Television Landscape

This project investigates the changing production ecology of the UK's independent specialist factual production sector in relationship to the role and future of public service broadcasting (PSB) in the emerging digital television landscape. \n\nThe digitalization of television, a process of switchover to be completed by 2012, brings with it better sound and visual quality, a growth in the number of channels available and increasingly 'converges' television's production practices, programming forms and audiences with other forms of digital media. From the development of websites associated with particular programs, through to the advent of interactive, mobile and online TV, television might be thought of as a 'multiplatform' experience. Television is no longer simply the 'box in the corner', but experienced and produced across a range of screens, sites and technological platforms. \n\nThis expansion of channels and platforms brings about increased competition for audiences, who have seen their choices for how, when, where and what kind of television to watch expand dramatically. As a result, traditional broadcasters are experiencing a continuing decline in the number and amount of time audiences spend watching TV. This has called into question the role of PSB as a funding and regulatory model for UK television, with the media regulator, Ofcom, recently suggesting that the future of PSB is at a crossroads.\n\nPublic service broadcasters are responding to these challenges with new commissioning, technologies and production strategies. Our study focuses on the BBC's and Channel 4's adoption of multiplatform production and commissioning strategies, which seek to exploit content and engage viewers across a range of digital media platforms. Such strategies not only produce new TV forms, but require new production practices. However, these changes and pressures are not only experienced by the broadcasters, but also by the independent television production sector, which increasingly includes digital media companies, which supply programs and content to them. \n\nThis project seeks to understand the function both independent production companies and these multiplatform practices have in shaping the future of PSB in the digital age. We do this by firstly examining the role that specialist factual independent production companies play in contributing to the shifting characteristics of PSB in the UK. Secondly, we position this role in relation to the way in which the production cultures of this sector respond to and creatively negotiate the move to multiplatform television as part of the wider commercial, regulatory, technological and cultural challenges of the digital age. \n\nWe examine specialist factual programming as a genre both traditionally associated with notions of PSB, but also recently ranked as one of those most highly valued by participants in Ofcom's first phase of its current PSB review. To do this, rather than simply examine the amount of specialist programming produced or the audience's reaction to it, we seek to unpick the industry's own understanding of this genre's role in contributing to distinctive characteristics of the UK's PSB landscape. By drawing on interviews with, and participant observation of, workers in the independent specialist factual production sector, as well as with commissioners and key players in the broadcasting industries, our research will establish what challenges and opportunities digitalization brings PSB. We then test these 'self-theorizations' by examining the programming practices and content of the independent sector, regulatory documents and discourses circulated within and by the television industry through trade journals, press releases and other trade artifacts. \n\nBy disseminating this research to industry, regulators, audiences and higher education institutions, this project will therefore make an important contribution to understanding the future role and shape of PSB.

Potential impact
Beneficiaries:\nIndependent television and digital media companies\nThe BBC, C4, ITV, other national and international broadcasters commissioning from the independent sector\nRegulatory bodies, for example Ofcom\nDCMS and national policy makers\nTrade associations\nPublic sector, including museums and art galleries, which are increasingly commissioning digital PSB-style content from independent companies.\n\nHow will they benefit?\nThis research concerns both the nation's wealth and culture, with its investigation going to the heart of understanding changes in one of society's defining media forms: the role of the PSB ethos in the digital television era. PSB has played a fundamental role in shaping broadcast television, itself widely acknowledged as being a key definer of everyday public and private life. However, this role of PSB is often associated with a depiction of BBC as 'Auntie', a benevolent paternalistic institution funded by a licence-fee and sustained by the cultural practices of those in the 'White City'. By focusing on the emergence of multiplatform production and commissioning strategies, this research will investigate how PSB is a much wider cultural set of practices that informs both broadcast and digital media production, as well as examining how such practices have far reaching economic and cultural implications. \nAs the 'cornerstone' of PSB, understanding how the BBC internalises and practices the concept in their relations with independent producers will increase the effectiveness of commissioning and the deployment of those PSB aims in multiplatform programming. The research may foster consensual and dynamic understandings of PSB that will inform the commissioning and content creation imperatives of multiplatform production. \nBeyond the BBC's relationship with independents, our research will help C4, independent TV and digital media companies to better understand each others' needs and challenges in the multiplatform era. As Ofcom recently recognised, one of the key arguments for continuing to support C4 was its role in 'helping to maintain a vibrant independent production sector.' Moreover, understanding the role of PSB in the cultural and creative worklife of independents and their broadcaster commissioners will help independent production companies pitch more effectively and efficiently for work, facilitate closer connections with multiplatform digital companies and thus help to sustain the economic viability and vitality of the sector. The impact of this research will be almost immediate, contributing towards understandings of PSB in the transformation from analog to digital and in the run-up to the BBC's next licence-fee renewal; both of which will largely determine the relationship between C4, the BBC and the independent sector. Given this will define the experience of TV in the UK, the project has high social value.\n\nWhat will be done to ensure this benefit? \nIn addition to academic publication of key research findings and arguments, this project encompasses three key communication strategies to ensure the dissemination of findings well beyond the academic community: \n1. Knowledge Transfer Conference: To take place in the final year of the project, this will be used to bring together industry, regulatory and academic bodies for dialogue and dissemination of preliminary findings.\n2. Report to Industry Stakeholders: This will be a key publication from the project, aimed solely at disseminating the findings to the BBC, C4, Ofcom, independents, PACT and other relevant bodies. It will set out current practice in multiplatform production, understandings of the concept and practice of PSB within this context, evaluate the economic impact of multiplatform commissioning and identify opportunities for increased collaboration and improved relations.\n3. We will ensure through the CI's contacts that the r